University of the West of Scotland and Albion Environmental Limited

To enhance management’s capability in the areas of strategic marketing and business development. To inform and enhance management’s decision making and drive productivity gains through streamlined and automated business processes and customer relationship management.